Manchester Metropolitan University and The European Marine Energy Centre Limited

To develop new electrolyser systems using precious-metal free electrodes optimised for use with renewable energy. To develop electrodes via rapid screen-printing, reducing the capital cost component of hydrogen production.